Centrline: Unlocking the Performing Arts Collaborative Potential

Co-production and partnership working models are increasingly commonplace in the performing arts, presenting frequent data sharing and project management problems.

We will partner with industry leaders National Theatre of Scotland and Edinburgh Royal Lyceum Theatre to research and develop a game changing technology solution which will streamline processes to increase efficiency, break down organisational silos, and unlock the performing arts sector's collaborative potential.